Developing Methods for Causal Mechanisms for Spatiotemporal Biomedical Data

Scientific research often involves studying causal mechanisms. However, natural phenomena are inherently spatiotemporal. To advance scientific discovery, it is crucial to apply robust causal inference methods to spatial data. This approach holds significant potential for enhancing various biomedical research areas, including the geographical modelling of disease spread to prevent pandemics and the identification of disease causality through biomedical imaging. The predominant current paradigm for causal inference, the Rubin Causal Model (RCM), is more suited for traditional pharmaceutical clinical trials. The RCM requires the Stable Unit Treatment Value Assumption (SUTVA) to hold. SUTVA asserts that interventions are standardised, and inter-subject interference is absent. SUTVA often fails to hold in the context of spatiotemporal data, necessitating a revised approach to causal inference. This project will be divided in different phases to address these challenges.

First, I will review methods for causal discovery and causal inference from spatial data, and explore the links between statistical mechanics and causal inference.

Second, I will create synthetic datasets from known dynamics. These datasets will serve as benchmarking datasets to measure the effectiveness of current or new methods.

Third, I will try existing published methods on published non-biomedical spatial data as well as on the synthetic benchmarking data. Fourth, I will attempt to develop new methods that will be suitable for spatiotemporal data and benchmark the methods on synthetic data. Last, I will apply methods that demonstrate satisfactory results on the benchmarking data to biomedical datasets with a spatiotemporal structure.
In summary, this project aims to develop new methods for understanding causal mechanisms from spatial data, which will be at the intersection between space, time and mechanism.